Using AI and smart devices to make considered talent introductions in media through COVID and beyond

The aim of this project is to create an online networked industry that augments the face-to-face networking within the media sector when discovering and commissioning new and diverse creative talent.

TV/film commissioners and production companies have long struggled with easy access to fresh, diverse talent and so rely on agents, development producers, networking events and often word of mouth to bring forward talent for both on and off-screen roles.

During the aftermath of Covid-19 and beyond this technology will recreate the serendipity that happens 'on the ground' when people meet at networking events/conferences, while going one step further and creating introductions which may not have happened in the real world due to both existing and new structural barriers (travel, cost, availability, visibility, unconscious bias, professional network bubbles etc).